Project on Demand Cyber Security

"InnovateUK has provided fantastic assistance to Repton Projects Limited with the final development stage of an innovative new project management system.

This assistance has made a real difference to the product allowing us to launch the product much earlier that planned."